Use hydrogen for heat but not directly

This PhD project aims to support the rollout of the hydrogen economy while at the same time supporting the decarbonisation of low temperature heat by combining these two sectors in the most economical and efficient way.
The following research objectives form a pathway to this overarching goal:

- To explore the effects of utilising the heat energy produced as a byproduct in the generation of hydrogen in electrolysers in terms of initial investment, operating costs, ongoing revenues, and plant efficiency, particularly keeping in mind the impact of integrating multiple technology types (electrolysers, temperature controls, heat storage, etc.) into one co-located site.
- To expand the results and outcomes of the case study site to Scotland and to Great Britain.
- To establish a model for hydrogen electrolysers with heat as a captured output, to be implemented into a district heat network or low temperature industrial process, which is optimised to comply with UK energy frameworks and to maximise investment attractiveness.